Decoding and Harnessing U2snRNP’s Antiviral Function for RNA Virus Suppression

RNA viruses represent a significant public health and economic concern given the limited treatment options available and the continuous emergence of new pathogenic species. We have discovered that a key component of the cell’s splicing machinery, the U2 small nuclear ribonucleoprotein (U2snRNP), moves from the nucleus to the cytoplasm during infection with cytoplasmic viruses and acts as a powerful antiviral factor. It binds to viral RNA using a combination of RNA-RNA and protein-RNA interactions and supresses infection. However, we do not have yet a mechanistic understanding on how the U2snRNP antiviral function is exerted and regulated. This programme will define how U2snRNP functions and how it can be harnessed for potential antiviral approaches and vaccine manufacturing.
Aim 1 – Determine how the U2snRNP recognises viral RNA and which cofactors it engages with: we will define a map of the U2snRNP interaction network with high resolution and determine the signatures within the viral RNA that it recognises.
Aim 2 – Define how U2snRNP relocates to the cytoplasm: we will test different hypotheses on how the U2snRNP is relocated upon infection, including regulation of localisation signals, virus-induced transcription arrest and cellular stresses and the role of viral RNA in retaining this complex in the viral replication organelles.
Aim 3 – Establish how U2snRNP suppresses infection: we will test if U2snRNP binding affects viral replication and/or translation, exploring the hypothesis that it causes a molecular roadblock.
Aim 4 – Explore therapeutic potential: We will test the breath of viruses that are regulated by the U2snRNP and assess its efficacy in vivo using mice. Moreover, we will explore approaches to enhance or repress its activity to initiate the development of translational applications.
By delivering a molecular mechanism of the U2snRNP and elaborating on its inhibition and enhancement, this work will open a path to new antiviral therapies and could also be used to fine-tune virus yields for vaccine production, improving preparedness and public health.